University of Hertfordshire and Distrifoods Nigeria AAKTP 23_24 R1

To tackle undernutrition in women of reproductive age from low-income households in Nigeria using safer affordable nutrified snack foods. To improve the supply chain, support small holder farmers and female led businesses.